VoyagOR - Voyage Optimal Routing in the Cloud

The VoyagOR project will deploy technology developed to support high-end ocean racing to create an innovative cloud-based voyage optimisation system that will produce significant fuel and emission savings for shipping lines on short sea routes. The project aims to transfer these technologies developed for the Americas Cup into the commercial maritime sector to deliver greater efficiencies in port-centric logistics where spiralling fuel costs for shipping and weather uncertainty introduce delays into ever more pressured global supply chains. The cloud-based software solution will provide resilient and scalable decision support tools to the desktop and to mobile devices enabling end-users to make optimal choices based on safety, cost and environmental conditions. The prototype will utilise new algorithms developed as part of the project and illustrate the market potential through use cases in shipping lines and ports. The project consortium comprises cloud infrastructure provider AIMES with model development from Tidetech,the Met Office, the Ports of Liverpool and Rotterdam, Atlantic Container Line, ContainerPort, Stena Line UK and Liverpool John Moores University.